Biochemical and biophysical mechanisms of macrophage migration and nuclear deformation.

Macrophages, specifically tissue resident macrophages (TRMs), are vital in defence against pathogen invasion and tissue repair by eliminating cell debris in homeostasis. Although much of research to date has shed light on the origins and function of TRMs, very little known about the biochemical and biophysical mechanisms and kinetics of macrophage invasion of tissues, especially the role of nuclear mechanisms. To address this gap in the literature, we will utilise the plasmatocyte migration model in developing Drosophila embryos alongside established genetic tools to unravel nuclear mechanics during migration. Using both in vivo and ex vivo methods, data will be collected using confocal and two-photon microscopy where we intend to analyse nuclear deformation and its role in confined migration. These insights will shed light on vertebrate macrophage migration which will inform advancements in treatment strategies including wound healing, cancer, regeneration, and immune response to infections.